'Acoustic Metamaterials'

Acoustic metamaterials are materials designed to control the generation or propagation of sound often through the use of periodic sub-scale structures. These small structures are complex and inefficient to model exactly, therefore this project endeavours to use asymptotic analysis to determine relative homogenised (or 'bulk') parameters which can represent the material as a whole without the need for the detailed substructure. Of particular interest is determining these homogenised parameters when the material interacts with a turbulent boundary layer in order to control or reduce turbulent interaction noise.